The Samnites and successful alternatives to urban organisation in the 1st millennium BCE Mediterranean

Since the Enlightenment, scholars have linked urbanisation to state formation in the evolution of complex societies. This urbanocentric perspective continues to dominate the study of the development of modern society, leading to an under-theorisation of alternative responses to social complexity. This project draws on recent research to question this classic paradigm. It focuses on the core of the Classical Mediterranean world, using Samnite hillforts (in central-eastern Italy) as a case study for wider European sites that present alternative solutions to Greco-Roman urbanism.
Different socio-political models structure the landscape in a variety of ways, and give rise to different settlement patterns related to territorial organisation. This project will develop a new systematic and comprehensive study of the Samnite hillforts to trace how the landscape was structured without an urban model. The hillforts are an optimal proxy to pursue this investigation because they are directly related to the Samnite performance in military and territorial organisation, which were key elements of the resilience of contemporary societies. The topography, spatial distribution and connectivity of the hillforts will be investigated using an original approach based on a primary dataset collected through the integration of new remote sensing data, spatial and network analysis, and fieldwork.
This study will address the lengthy and ongoing debate concerning the success of Samnite society. It will contribute to the research on alternative responses to social complexity and to redefining our understanding of the relationship between the structure and the performance of societies.